Transport, fate and aquatic ecological impact of airport de-icers

Millions of litres of de-icers are sprayed on aircraft each winter at airports worldwide. However, a more detailed scientific understanding of de-icers, their transport from airports to surrounding waterbodies and the mechanisms of impact to aquatic ecological communities is required to inform airfield operations and pollution mitigation. This project proposes an interesting combination of field research, laboratory experiments, and pollution transport modelling to answer fundamental questions about pollutant transport and ecological impact that will have immediate, real-world impact.